Topology of quantum systems out of equilibrium

In this project, we study the non-equilibrium properties of quantum systems with topologically non-trivial properties. The broad aim is to understand how the phenomenology of topological phases in equilibrium changes once non-equilibrium dynamics is introduced, which includes periodic driving, quantum quenches, and external noise. Using both archetypical models and more general theoretical tools, we will address questions relating to the key signatures of topological phases, including the fate of topological invariants, and the experimental observables generally associated with topological non-triviality. In addition, we will look for new phenomena which are not seen in equilibrium phases, with a focus on quantities which can be measured in ultracold atom exeriments, in which coherent quantum dynamics can be accessed.